Morgan Innovation & Technology Ltd Study to examine the feasibility of establishing a Tele-Health Testing Service for pre eclampsia in ante-natal care

There
is currently a clinical study being undertaken in 6 hospitals of up to 1000 women for
Salurate a predictive device which tests for the condition known as pre-eclampsia which can
occur during pregnancy.
The clinical study is to confirm the results of a Pilot Study carried out at one of the hospitals
and is partly funded by a TSB Grant. The grant also covers the completion of the design,
potential manufacture and determination of whether the best route to market is through
distribution or licencing of the device. It was thought probable that the latter would ensure
quicker penetration of the market but that a foreign licensee was most likely.
Working with the NHS on the study has identified a further alternative route to market that of
offering a unique telehealth testing service and the Company wishes to investigate its
feasibility in parallel with the current work.